Reactoo Studio Global IP Intercom

Reactoo have developed unique, purpose built video wall technology for broadcast and live-stream production workflows enabling unlimited remote contributors to take part in any production from anywhere in the world, whilst providing operators and producers with a controlled environment that facilitates the management of large volumes of guests using green room functionality and full production talkback to any guest. Being a fully cloud based solution, both operators and contributors are not required to be on-site, however facilitating larger numbers of contributors requires more operators and makes effective communication between all users essential.

This project will create a groundbreaking cloud production intercom system with multi-channel capabilities that has infinite scalability globally via WebRTC infrastructure.

It will allow ease of use and flexible abilities that will run alongside our Reactoo Cloud Studio allowing production and multi-channel comms all from one interface and work remotely from anywhere in the world. The cloud based technology can be used with existing smartphones and computers so there is no need to purchase new equipment or hardware.